ENRICH - Enhancing Nutrient Responsiveness In Cereal Harvests

At present, the transition to Net-Zero cereals farming is fraught with risk because of the exclusion of soil biology based insights and a lack of accurate geospatial crop performance and soil health data.

Through collaborating on ENRICH, Elaniti and AgAnalyst intend to demonstrate the feasibility of integrating diverse physical, chemical and biological, soil and crop health datasets, to improve Nutrient Use Efficiency outcomes in UK cereal farming.

Addressing this clear market need for UK cereal farmers, this project will result in the development of entirely novel Machine Learning models, providing UK farmers with the decision making insights they need to safely reduce chemical fertiliser use.